EPSRC Capital Award for Core Equipment 2024/25: National facility for Ultra-high Field (11.7T) Human MRI Scanning

Magnetic Resonance Imaging (MRI) is a powerful tool for radiological diagnosis which is routinely available in hospitals across the developed world. However, MRI is also a versatile, non-invasive method of probing the physiology and metabolism of the human body, which enables novel experimental medicine and biomedical studies of disease processes and treatment regimes. Since the first whole body MRI scans were acquired in Nottingham in the 1970s at a magnetic field strength of 0.1T, there has been a continual push to higher fields for increased sensitivity. Routine MRI can provide sufficient information for clinical diagnosis at field strengths of 1.5-3T, but experimental studies benefit from the maximum available sensitivity provided by higher field. In the last decade 7T MRI has become the platform for frontier research and advances in MRI technology are now allowing the development of scanners operating at ultra-high fields (UHF) above 10T. In the UK, a National Facility for Ultra-High Field (11.7T) Human MRI Scanning is being established in Nottingham, funded by a UKRI infrastructure award. The 11.7T magnet will be delivered in April 2026 and the scanner will become operational later that year. The 7T scanner in Nottingham will be upgraded in February 2025 with the same scanner back-end hardware that will be used for the 11.7T scanner. The 7T scanner will then form a platform for testing new hardware and techniques that will later be exploited on the 11.7T scanner.
Increased sensitivity at UHF will translate into richer structural, functional and metabolic information, and a step change in the range of research questions that can be addressed with MRI. The signal-to-noise-ratio of images at 11.7T will be more than double that at 7T, and sensitivity to tissue properties will greatly increase. The expected, more-than-tripling of Blood-Oxygenation-Level-Dependent (BOLD) sensitivity at 11.7T relative to 7T will allow brain activity to be probed in unprecedented detail, enabling reliable assessment of brain function at a mesoscopic level, bridging the gap between standard neuroimaging and invasive electrophysiology/microscopy techniques. At UHF, metabolic imaging and MR spectroscopy promise great benefits for studies of metabolism in health and disease, particularly for nuclei other than protons (e.g. 2H, 13C, 23Na, 31P) where measurements could be accelerated by up to six times. This huge enhancement in biochemical mapping capability will facilitate studies of metabolism in cancer and a range of other diseases.
We seek funding for four items of core equipment to support the future operation of the UK National Facility: (i) an MRI-compatible Patient Monitor, which allows real-time monitoring and recording of patient physiology inside the scanner – this will be used in safety studies and investigation of the effects of physiological fluctuations on MR measurements; (ii) a 1 H/23Na head RF coil for use in sodium measurements at 7T – this will allow the extension to UHF of studies by UK researchers who are currently using 3T sodium measurements to study brain tumours, multiple sclerosis, Alzheimer's disease, stroke, diabetes and renal disease; (iii) a 1H/31P surface coil for measurements from the abdomen at 7T - 31P magnetic resonance spectroscopy provides a unique tool for studying cellular energetics including mitochondrial function in vivo; (iv) Skope-i – Image Production Software which allows image reconstruction based on measured k-space trajectories and field fluctuations – this will be an essential capability for sequence development at 11.7T.